Identifying co-benefits of different nature-based solutions to improve flood and erosion resilience of the River Clyde and its estuary.

Identifying co-benefits of different nature-based solutions to improve flood and erosion resilience of the River Clyde and its estuary.